Beep AI

Sonder Radio is developing an AI production assistant for the audio and radio industry that will help automate the process of checking audio content for swearing and harmful content. This solution is responding to a time consuming problem experienced by any audio producer making content for UK Ofcom licensed stations.

The output of this project will be delivered as a Software as a Service web portal that will allow users to upload audio, with our AI model quickly processing it like a producer would. It will give users the ability to automatically censor swear words and it will look at existing online song libraries to provide the metadata required for music rights reporting.

The real innovation is its ability to cross check speech content against current news cycles and wider editorial policy, flagging areas of concern with timestamps and concise compliance notes explaining the rationale, allowing the producer to make final editorial decisions and deliver their programme to Ofcom standards.

There is no similar solution available at present, and radio stations and production companies are draining staff resources, time and money in order to ensure thorough compliance of their content.